The role of colonic flora in the health benefits of dietary flavanols

This project seeks to understand how consumption of flavanol-rich foods such as dark chocolate, tea, apples and red wine causes beneficial changes in markers of cardiovascular health. Specifically, the project will assess the role of gut microflora-derived metabolites of dietary flavanols called y-valerolactones which are major products of flavanols that accumulate in human plasma after a flavanol-rich meal. Currently, nothing is known of the biological activities of human valerolactone metabolites and the role of y-valerolactones in delivering the health benefits reported for flavanol consumption. The student will directly test the ability of y-valerolactones and their human phase-2 conjugates (that are uniquely available at IFR) to alter biomarkers of vascular endothelial function and inflammation in vitro using cultured human endothelial and smooth muscle cells. In addition, the specific effects of y-valerolactones on progression of atherosclerosis will be assessed in vivo by directly feeding y-valerolactones, and compared to the effects of feeding the precursor flavanols or a control diet.